Virtual Restaurant and Delivery Brands

The UK hospitality sector employs over 3.2 million people, represents 10% of UK employment, 6% of businesses and 5% of the UK's GDP. The sector is a major contributor to the UK economy, generating in excess of £130bn in economic activity. Hospitality is the 3rd largest private sector employer in the UK.

The Hospitality sector is in top 3 worst effected sectors of the UK economy due to the Covid-19 pandemic. COVID-19 has had a major impact on hospitality sector as a whole and has led to the loss of 19,000 jobs in the industry as a direct result of the virus with these numbers expected to rise substantially as we draw closer to the end of the government's furlough support scheme in October.

The scope of this competition is to help all sectors of the UK recover, grow, and create new opportunities from the aftermath of the global health pandemic. Our proposal looks at a number of areas that have been affected within the hospitality sector and specifically how we can stimulate growth in the sector across the UK so that employment levels are not further negatively affected, and we can return and grow to beyond pre Covid-19 levels.

Parallel Food Brands are looking to develop and test a model that would address the difficulties in creating a food brand and make it something that individuals and companies can take to market in a quick, low costs fashion through a licensing model allowing businesses to, very quickly, add incremental sales to existing businesses or encourage the formation of new business with a ready for market package.

By utilising existing, spare, commercial kitchen capacity in food businesses such as restaurants, hotels and pubs operators will be able to prepare multiple delivery brands from the same venue. By removing the high cost of developing and launching food brands operators can drive increased revenues through incremental sales or new revenue streams.